Assessment of the Environmental Impact of Residual and Critical Elements in Steel:Removal, Recovery and Substitution

SUSTAIN (www.sustainsteel.ac.uk) is an exciting £35M collaborative project between the Universities of Swansea, Warwick and Sheffield working in partnership with the UK steel industry. This project will link to the first grand challenge in the SUSTAIN Hub of 'Zero Waste, Carbon Neutral Steel and Ironmaking' with the aim of decarbonizing iron and steel manufacturing, and so aligns to the Advanced Metallics DTC.

Significantly increasing the use of steel scrap in steel production has become a strategic decision for the UK steel industry. This is driven by the government compulsory target of reducing CO2 emissions by 80% before 2050 for industry and is motivated by the current over-supply of steel scrap and its projected growth in quantity over the next decade. There are a number of challenges associated with this approach. The first challenge for the increased use of scrap is the impurities (residual elements) inherited from the steel scrap that can strongly influence the processing of the steel and the in-service properties of steel products. This means that a lot of current scrap recycled steel is down-cycled to lower grade steel products. Scrap can also cause problems when it is mixed with other materials, and its chemical composition can vary depending on its origin and the degree of previous processing. Mechanisms for removal of residual elements do exist, but these can be energy intensive. New removal mechanisms are being proposed, but the environmental impact of these are uncertain.
The second important issue arising from the use of scrap in the steelmaking process (although this problem is not unique to electric steelmaking practices) is the recovery of key elements from a product at the end of its life, or during the manufacturing process. This issue becomes even more important from a resource efficiency, supply chain and cost perspective if the element is classed as critical or strategically important.
Finally, replacement or substitution of these critical or strategically important elements in steel products is something that will be required for a number of supply-chain, economic and ethical reasons. There are potential replacements and alternatives for many steel products, but quantifying the environmental impact of using these replacements is vital before fully informed decisions can be made.
The principal aims of this project therefore are to assess
(i) the economically feasible removal mechanisms and limits for key residual elements such as tin, lead, nickel, zinc and copper
(ii) the environmental impact of recovery mechanisms for residual and or critical elements such as niobium
(iii) the environmental impact of substituting residual and/or critical elements in steel products

The most widely used and accepted technique to assess this type of impact is Life Cycle Assessment (LCA). An LCA is a systematic technique used to analyse the environmental aspects and potential impacts associated with a product at all stages across the life cycle chain. Using LCA methodologies, this study will assess strategies for removing residual elements, assess strategies for keeping alloying elements 'in the loop' through the life-cycle of steel, by for example better segregation of scrap and the adoption of technical advances to improve the yield / recovery of key resources during the recycling process, and assessing their potential in a resource efficiency context, and finally will assess the impact of substituting or replacing critical elements in a number of steel products. The collection of data e.g. on current (and predicted) recycling rates of steel products will be an important element of the project and a full life cycle approach will be adopted in reaching conclusions that are practical and can make a positive contribution to the performance of a resource efficient steel industry.

Potential impact
The EPSRC Centre for Doctoral Training in Advanced Metallic Systems was established to address the metallurgical skills
gap, highlighted in several reports [1-3] as a threat to the competitiveness of UK industry, by training non-materials
graduates from chemistry, physics and engineering in a multidisciplinary environment. Although we will have supplied ~140
highly capable metallurgical scientists and engineers into industry and academia by the end of our existing programme,
there remains a demonstrable need for doctoral-level training to continue and evolve to meet future industry needs. We
therefore propose to train a further 14 UK based PhD and EngD students per cohort as well as 5 Irish students per
cohort through I-Form.

Manufacturing contributes over 10% of UK GVA with the metals sector contributing 12% of this (£10.7BN [4,5]) and
employing ~230,000 people directly and 750,000 indirectly. It is estimated that ~2300 graduates are required annually to
meet present and future growth [5]. A sizeable portion of these graduates will require metallurgical expertise and current
numbers fall far short. From UK-wide HESA data, we estimate there are ~330 home UG/PGT qualifiers in materials and
~35 home doctoral graduates in metallurgy annually, including existing AMSCDT graduates, so it is unsurprising that
industry continues to report difficulties in recruiting staff with the required specialist metallurgical knowledge and
professional competencies.

As well as addressing this shortfall, the CDT will also impact directly on the companies with which it collaborates, on the
wider high value manufacturing sector and on the UK economy as a whole, as follows:

1. Collaborating companies, across a wide range of businesses in the supply chain including SMEs and research
organisations will benefit directly from the CDT through:

- Targeted projects in direct support of their business and its future development and competitiveness.
- Access to the expertise and facilities of the host institutions.
- Involvement in the training of the next generation of potential employees with advanced technical and leadership skills
who can add value to their organisations.

2. The UK High-Value Manufacturing Community will benefit as the CDT will:

- Develop the underpinning science and advanced-level knowledge base required by future high technology areas, where
there is high expectation of gross added value.
- Provide an enhanced route to exploitation, by covering the full spectrum of technology readiness levels.
- Ensure dissemination of knowledge to the sector, through student-led SME consultancy projects, the National Student
Conference in Metallic Materials and industry events.

3. The wider UK economy will benefit as the CDT will:

- Promote materials science and engineering and encourage future generations to enter the field, through outreach
activities developed by the students that will increase public awareness of the discipline and its contribution to modern
life, and highlight its importance to future innovation and technologies.
- Develop and exploit new technologies and products which will help to maintain a competitive UK advanced
manufacturing sector, ensure an internationally competitive and balanced UK economy for future generations and
contribute to technical challenges in key societal issues such as energy and sustainability.

References:
1. Materials UK Structural Materials Report 2009
2. EPSRC Materials International Review 2008
3. EPSRC Materially Better Call 2013
4. The state of engineering, Engineering UK 2017
5. Vision 2030: The UK Metals Industry's New Strategic Approach, Metals Forum